Remote Production Tool

In certain circumstances, it is not always possible for video production companies or freelancers to run shoots with customers or on-screen subjects.

Recently the Covid19 pandemic has severely restricted these businesses ability to assist clients. The consequences have been significant for the production industry, with many companies suffering as they are unable to deliver for their customers.

The new **RemoteDirect** tool solves this problem by enabling video teams to run productions remotely and without being in the room. This specialist app allows directors and crews to use smartphones to run productions from a distance. It provides directors with control over a phone's camera and then returns captured footage to the director and editor at the end of a shoot.

This **RemoteDirect** app will allow production companies to continue to serve their clients and customers by running shoots from anywhere in the world. Even beyond the immediate need, such a tool could provide extremely valuable to an industry that has been extremely hard hit by the Covid19 crisis.

----

The extension for impact funding will allow us to increase our speed to market. This will be achieved through both extending some of the functionality of the product but also by being able to apply resources to promoting and delivering the RemoteDirect app to users and customers. Accelerating the timeframe within which the product hits users will result in a faster and more impactful full launch and additionally allow us to explore connected markets such as to businesses directly.